Improving the study & diagnosis of Traumatic Brain Injuries - Development of the first biometric, helmet-fitted, eye-tracking camera array for real-time biometric tracking and concussion diagnosis

**VISION:** We are an innovative biometric and physiological sensor company that develops leading biometric monitoring systems for high-risk & high-pressure industries. Following on from the success of our first biometric solution (fireproof glove sensor), which was adopted by the FIA and F1 this year, we now wish to develop the first biometric, helmet-fitted, eye-tracking camera array for real-time biometric tracking and concussion diagnosis.

**NEED:** There are an over 10 million incidents of concussion each year; 4.5 million annually sports-related, with an estimated 37% going unreported and undiagnosed (American Academy of Pediatrics) resulting in traumatic brain injury (TBI) and Second Impact Syndrome (SIS) and contributing to long-term cognitive diseases.

Concussion is a clinical diagnosis and can be highly subjective, based upon qualitative testing and open to interpretation. Leading edge imaging tools like CT and MRI are not diagnostic for concussion but are required to show structural brain injury. Moreover, these diagnostics can only be established within a stable environment like a clinic or hospital, with the problem being that most concussed athletes do not get diagnosed and/or get treated with delays.

**OBJECTIVES:** Building upon concussion diagnosis research through eye tracking currently underway at Addenbrooks Hospital, University of Cambridge, we intend to develop the first, biometric, non-invasive camera array retrofitted to helmets for tracking of eye movement in order to aid concussion diagnosis and studies in real-time. The same camera array will additionally be able to simultaneously monitor the heart rate (HR) of its wearers, and blood-oxygen (SpO2) levels in future.

**FOCUS:** The project focuses on the development of the innovative camera array, computer vision algorithms and platform needed to identify signs of concussion and heart-rate in users and ensuring these can be integrated onto suitable H&S apparatus for our target markets -- helmet-based sports, military and heavy manufacturing. The technology is supported by the FIA, leading helmet manufacturers Bell Racing Helmets and Schuberth, and prototype testing will be completed with leading F1 teams.

**OUTCOME**: A £25m opportunity (Y5) in a £8.7bn global market, the technology represents a step-change innovation in the diagnosis of head injuries such -- enabling for the first time, the onsite, real-time concussion diagnosis, enabling the quicker, more accurate implementation of effective treatments - significantly reducing the risk of long-term TBI, SIS and other cognitive-diseases.